Novel Nacelle Mounted LIDAR for Lowering The Cost of Offshore Wind Energy

This study will determine the feasibility of producing significant improvements in productivity and reliability, and as a consequence, reductions in LCoE and increased revenue, in OWE generation. Innovative nacelle mounted LIDAR techniques which deliver high value at low cost will be identified and developed. Technical solutions and innovation will be informed and enabled by rigorous analysis of newly acquired detailed wind in-flow data to determine the most effective measurements by which to make critical wind turbine control decisions to increase productivity, and reduce maintenance by enabling ride-through of otherwise damaging wind conditions. The project will produce innovation in LIDAR systems aimed at accelerating their adoption and greatly increasing their RoI. Key outputs will be a robust economic analysis, business case and technical route to implementation of a system level design.